A high-speed wavefront shaping system for deep-tissue photoacoustic imaging

Research Question:
Wavefront shaping (WFS) in biological tissues remains challenging due to rapid tissue decorrelation, leading to ineffective light focusing in dynamic biological tissues. The research question focuses on assessing the potential of high-speed wavefront shaping algorithms combined with non-invasive photoacoustic guidestar feedback for light focusing and photoacoustic imaging in deep dynamic tissues.

Methodology:

Experimental setup construction
The initial phase involves constructing the experimental setup and mastering the system control programs. This setup will integrate optical and acoustic components and signal processors to perform real-time spatial light modulation for light focusing and imaging within phantoms and tissues.

Algorithm implementation
A high-speed WFS algorithm will be implemented to characterize the scattering medium, which subsequently calculates the optimal input pattern for light focusing from the encoded phase information.

Validation of anti-dynamic WFS
The experimental system will be tested in static and dynamic tissue-mimicking phantoms to validate the focusing and imaging capabilities of the algorithm. Key metrics, including focusing speed, penetration depth and imaging resolution, will be quantitatively assessed to gauge the efficacy of the WFS techniques.

Development of imaging system
An optical fibre will be coupled with a transducer to develop a clinically adaptable system. The above validation step will be repeated and the results will be compared to verify fibre integration does not significantly degrade focusing performance.

Validation of imaging system
The system's capability will be validated by performing photoacoustic microscopy on ex vivo animal tissues, such as mouse tissues to achieve deep-tissue focusing and imaging in dynamic biological tissues and confirm the system's clinical potential.